Improving beta cell function by mesenchymal stromal cells: novel mechanisms and cell-free translational potential

Islet transplantation offers the prospect of a cure for type 1 diabetes (T1D) rather than merely treating the symptoms with insulin. However, a major problem with islet transplantation as a treatment is the significant loss of graft function (up to 80%) which occurs in the 24-48 hours immediately after transplantation. This loss of function is partly because the isolated islets in the graft are fragile and easily damaged, and partly because the graft environment, inside the liver bloodstream, reacts to the graft by causing inflammation which irreversibly damages the islets. In experimental animals co-transplanting "helper" cells known as mesenchymal stromal cells (MSCs) with islets improves graft function and survival, and suppresses inflammation, but this is not technically feasible in clinical human islet transplants. We are therefore studying how MSCs improve islet graft survival and function to replicate the beneficial effects of MSCs in an "MSC-free" system. We have previously shown that some of the beneficial effects of MSCs can be attributed to biologically active molecules which they secrete and can be replicated merely by supplying the molecules to the islets before transplantation. In this project we plan to look at two other mechanisms through which MSCs may influence islet function. First, like many other cell types, MSC release small, membrane bound vesicles ("extracellular vesicles"; EVs) to communicate with other cells by transporting biologically active molecules and other cellular components. We will assess whether treating islets with MSC-derived EVs has beneficial effects on their functional survival and thus on the outcomes of islet transplantation. Second, we have recently reported that MSCs can transfer some of their mitochondria - subcellular organelles which are vital for normal cell function - to functionally-compromised islet cells. We will investigate how mitochondria are transferred between MSCs and islet cells, and whether this is associated with improved islet function. Information gained from this project will inform how best to design "cell-free" treatments of human islets prior to transplantation to improve the functional survival of the islet graft, particularly within the first few days after transplantation, and so improve the clinical outcomes for individual graft recipients.

Technical abstract
Allogeneic islet transplantation is currently used to treat a subgroup of patients with type 1 Diabetes (T1D), but current clinical protocols are inefficient with considerable loss of graft function soon after transplantation. Mesenchymal stromal cells (MSCs) improve beta-cell function and the outcomes of experimental islet transplantation but current clinical transplantation protocols do not enable co-transplantation of islets with MSCs, so we are focusing on harnessing the beneficial effects of MSCs in "cell-free" protocols. We have demonstrated that some of the effects of MSCs on islet function are mediated by soluble mediators acting via G-protein coupled receptors and that pre-treatment of islets with cocktails of MSC-derived molecules is alone sufficient to improving islet graft functional survival. We will now extend these studies to investigate the beneficial effects of MSC-derived extracellular vesicles (EVs) on islet function in vitro and on the ability of islet grafts to maintain glucose homeostasis in a mouse model of T1D. Beta-cell secretory function is dependent on mitochondrial metabolism and we have recently reported the transfer of mitochondria from MSCs to adjacent, compromised islet beta-cells. We will use combined light and electron microscopy to investigate the mechanism(s) of mitochondrial transfer (tunnelling nanotubes, EVs) and determine the functional consequences of mitochondrial transfer to beta-cells. The intended outcome of this project is to inform defined "cell-free" modifications to human islet transplantation protocols. The use of a "MSC-free" approach will avoid many of the technical hurdles associated with cellular therapy, such as upscaling MSC production whilst maintaining a stable phenotype, quality control between different MSC populations, the establishment of reliable safety and efficacy profiles, and the challenges of in vitro co-culture of MSCs and human islets on the scale required for clinical transplantation.